Commodity HIgh Performance InP lasers on a 6” wafer platform (CHIPIN6)

CHIPIN6 is focused on progressing the state of the art of Near Infra-Red (NIR) photonic device (eg laser) technology by developing a foundry 6" (150mm) Indium Phosphide epitaxy, wafer fabrication and device manufacturing platform.

It brings together a consortium with deep expertise and extensive capability in device design, epitaxy, wafer fabrication and manufacturing process technology, all within a 10 mile locality in South Wales. The workplan has been designed to drive targeted manufacturing scale-up and process innovation at critical points in the supply chain, and validate collective process advancement in a relevant photonic device context.

The project will deliver multiple routes to commercial impact via product offerings that include device design services, high-volume epitaxial foundry products, new etch and deposition processes, and upscaled manufacturing equipment; which will result in increased employment and economic output in the South Wales Semiconductor Cluster.

The InP photonic device market opportunity for the UK and the consortium will be worth $5.6B by 2027\. We believe that commercialisation of the outcomes of this project has the potential to create 50-60 additional jobs in R+D and manufacturing over this period, which will contribute an additional £7M-8.4M GVA pa to the UK economy.

The project will leverage a significant investment in the new ~£75M facility and academic capacity at Cardiff University's Institute of Compound Semiconductors, to deliver a functional capability that will be offered as an Open Access prototyping and pilot line service to UK industry and academia. This is highly aligned with the stated objectives of the UK Semiconductor strategy.